Links between growth factor signalling pathways, apoptosis and autophagy

Technical abstract
The ERK1/2 MAP Kinase signalling pathway is a key pathway in the control of cell proliferation, cell fate and lineage commitment. It also plays a role in coordinating cellular responses to environmental challenge, acting in concert with other pathways to influence cell survival and adaptation. It is well known for its role in linking growth factor receptors to changes in gene expression. For example, the activity and/or abundance of numerous sequence-specific transcription factors (TFs) is controlled by ERK1/2-dependent phosphorylation including members of the Ets and AP-1 families. Indeed, this paradigm has come to dominate our understanding of how the ERK1/2 pathway controls gene expression. Indeed, in a recent microarray analysis of ERK1/2-dependent gene transcripts we identified many TFs that are known ERK1/2 targets consistent with this paradigm.

However, for de novo gene transcription to occur chromatin must be in an open conformation to allow transcription factor and RNA polymerase binding. In this context it is interesting that we also identified several components of complexes involved in epigenetic gene regulation, including components of histone methyltransferase complexes and histone demethylases, in our microarray analysis. Differential expression of some of these has now been validated by western blotting. The student will investigate the molecular basis for the ERK1/2-dependent changes in these components and seek to address their involvement in ERK1/2-regulated gene expression using expression of interfering mutants and RNA interference.